LVS2 - License Verification System for Owned Online Video Channels

ClicknClear's License Verification System (LVS) (previously funded by Innovate UK's Creative Fund) is an online tool that helps choreographed sports federations (where music is an integral part of the sporting performance) manage music licensing for in-person sporting events quickly, easily, and comprehensively.

LVS enables federations to protect themselves against music copyright infringement.

ClicknClear's major customers either already have or are planning to introduce VoD services for sporting competitions, presenting a demand to expand LVS to meet this use-case.

This project will research the most effective and efficient ways of:

1. Integrating audio recognition and license verification with 3rd party VoD services.
2. Improving audio recognition to better cope with music mixes for sports, and crowd noise.
3. Extending the use of technology to automate more of the license verification process.
4. Architect the addition of non-music IP to the system.
5. Reporting music licensing to music rightsholders on demand, to improve the system's utility for their uses.

The approach will be validated by building and testing a prototype with key customers.

Overall this will support the company's current growth plans by better servicing our existing major customers and helping win new similar customers.